An affordable SaaS platform designed to allow businesses to map all projects, services, operational expenditure to identify intangible growth assets and create forecasts to improve valuations

Opagio Ltd (Opagio) is a UK digital services SME with a core project team of Ivan Gowan (project lead), David Stroll (technical and research lead), Tony Hillier (regulatory lead) and Roshan Abraham (engineering lead). Opagio is solving a significant unmet need with its affordable SaaS platform designed to serve SMEs within the UK. SMEs will be able to use the software to define, value and fund their intangible assets to deliver high growth. The platform will also allow businesses to map all projects, services and operational expenditure and create growth forecasts and valuation models to attract capital.